Modelling of molecular adsorption at surfaces of 3D and 2D materials

The project will involve quantum-mechanical and classical molecular dynamics simulations of surfaces of 3D (TiO2, SiO2) and 2D materials, such as black Phosphorus, h-BN and others, their interaction with gas molecules, the effects of electron irradiation on the structure of materials, and reactions at surfaces. It will focus on the understanding the mechanisms of the molecule-surface interactions and molecular self-assembly at surfaces. The project is aligned with an extensive research program on investigation of the properties of 2D materials in collaborations with the scanning probe experiments at LCN and the Tel Aviv University as well as high resolution STEM experiments at NUS, Singapore and electrical measurements in Soochow University, China. The results will be important for our understanding of performance of these materials in sensors and nano-electronic devices.